Proof of Concept Study into a novel method for providing mobile phone network coverage on the London Underground

The London Underground is one of the only metro systems in the world to remain without
Mobile Phone network voice and data coverage in the tunnels. It has been estimated that the
provision of full coverage on the network would be worth £1.1bn to the UK Economy.
This Proof of Concept study proposes an entirely new technical approach to the provision of
network coverage. One that promises an order of magnitude reduction in installation and
support costs, transforming the prospects of finding a viable commercial funding model.